Imaging Stray Magnetic Fields usind 3D Scanning Techniques

Mapping the magnetic field intensity at the surface provides information about a material's magnetic character as well as data relating to its physical state. This work will incorporate a state-of-the-art 3D scanning system to map out magnetic surface fields. The data will be used to construct detailed magnetic domain images on various types of as-cast amorphous ribbon. The work will involve developing LabVIEW software to operate the scanner and produce quantitative surface measurements and magnetic domain images. This will provide a useful technique for studying magnetic domain processes in magnetic materials.